Novel Health & Usage Monitoring Solution for the Offshore Wind Turbine Industry

This project will evaluate the feasibility of transferring existing successful helicopter condition monitoring (CM) technology into the offshore wind turbine industry, in order to improve reliability, enable predictive maintenance, increase operations efficiency, reduce emissions, minimise risk for investors and insurers, and ultimately reduce the Levelised Cost of Energy (LCoE).
We will evaluate the feasibility of combining Helitune’s helicopter Health & Usage Monitoring System (HUMS) technology, Narec’s offshore wind turbine testing capability, and University of Bristol’s aerospace prognostics expertise, to provide a new holistic CM solution for the offshore wind industry.